On the probability of occurrence of breaking waves.

Waves are ubiquitous features of our coastal and marine environments. However, our ability to understand and manage ecosystems and human activities in these settings depends upon good characterisation of infrequent or "extreme" wave processes and events. The project is a collaborative and interdisciplinary opportunity to combine leading statistical methods with wave mechanics to advance predictive modelling of these conditions, and thus help to develop measures for societal adaptation and resilience in the face of climate change.